BioCAM4 - Biodiversity Integration in Climate Adaptation and Mitigation Actions for Planet, People, and Human Health

Climate change accelerates biodiversity decline and biodiversity loss intensifies climate breakdown. Current national commitments under the Paris Agreement and the Kunming-Montreal Biodiversity Framework do not live up to these challenges. Nature-based Climate Action (NBCA) understood as multi-actor, cross-sectoral collaborative commitments that integrate nature and biodiversity considerations within climate mitigation and adaptation strategies have the potential to complement national commitments, while responding to climate change-induced risks to (i) terrestrial and ocean ecosystems, (ii) living standards, and (iii) human health.

The overall objective of the BioCAM4 consortium project is to develop methodologies for mapping NBCA trends worldwide and assessing local opportunities and challenges through deep-dive studies in two biodiversity hot-spot world regions: East Africa and Central America, where vulnerable groups and communities are among the most affected by climate impacts, least responsible for it, and have reduced adaptive capacity due to social and economic fragility. Overall, the interdisciplinary and trans-sectoral BioCAM4 consortium project pursues three specific objectives:
1. A comprehensive global mapping and analysis of NBCAs and an open-access database to offer insights on global NBCA distribution, patterns, and performance. Understanding of global trends will inform global climate change and biodiversity processes.
2. Context-specific and locally relevant exploration of local dynamics of NBCAs in four localities across two
regions that are highly biodiverse: Virunga and Lake Victoria regions in East Africa, and Trifinio and Brunca regions in Central America. We uncover how biophysical, cultural and institutional factors affect community action for implementing NBCAs, understand action situations and actor interactions therein, and their outputs, outcomes, and impacts to inform performance assessments at global level and provide evidence-based, justice-driven insights for multi-level policy guidance.
3. Co-creation of knowledge mobilization and policy outreach to translate research insights into policy guidance for equitable funding flows and resources that strengthen the capacity of local actors to design, implement and maintain effective and inclusive NBCAs in the project's focus areas and worldwide.

Research co-creation and policy outreach at global and local levels will strengthen capacity for NBCAs.